SEQO: Transforming the UK's Screen Industries with Next-Gen Production Management

Continuity in TV and Film Production is the "art" of ensuring scenes are filmed consistently and correctly throughout a production. Currently, many productions manage continuity through pen and paper, or through manual photos on a smart phone or tablet. This method leads to significant errors and inaccuracies, resulting in costly re-shoots or post production edits, with some instances costing up to 10% of a production budget to resolve this issue alone.

SEQO has developed a Production Lifecycle Management (PLM) platform designed exclusively for the TV and film industry. SEQO offers an integrated suite of tools that facilitates seamless collaboration, scheduling, continuity and asset management across all stages of a production. SEQO provides a comprehensive solution that streamlines workflows, reduces the need for costly reshoots, and enhances the storytelling experience, saving production companies on average 5% of their budget. By centralising all production elements in one platform, SEQO empowers producers, directors, and production teams to bring their creative visions to life with unprecedented ease and efficiency.